University of Northumbria at Newcastle and Project Advisors International

To develop a data-driven digital delay analysis system for supporting construction contract dispute resolution through forensic schedule analysis and risk assessment of new projects using predictive analysis.